SM2C

Running a social media agency, we look after many online accounts, email addresses and websites. We want to ensure that we are locked down from cyberattacks for our own business as well as our customers data. We are also looking to achieve an ISO standard next year so we need to cover our online security and make any changes before we go for that accreditation.